Travel Hands

Travel Hands is a service that pairs Visually Impaired People (VIP) with registered and verified volunteers to walk together towards their similar destinations.

Traveling safely, cheaply, and independently is challenging for 285 million VIPs across the world. COVID 19 has made it tougher for them to move around in the city as they normally require physical assistance to navigate.

We target to serve the 2 million people with sight problems in the UK by enabling them to use the public transport system safely as the lockdown eases with our platform. Our first target being 42,000 Visually Impaired People (VIP) population registered with the government services in the city of London.

Travel Hands is aligned with the existing resources and support for the visually impaired people in the UK to make travel convenient and safe. We are aligned with the government initiative, "support bubbles". Additionally, we would like to partner with Transport for London to complement and support them in organizing the travel journeys for VIPs.

By connecting VIPs with registered and verified volunteers in the local neighborhood, we will increase the physical activities and mental support system for both the parties. Studies have proven that physically active people have up to a 30% reduced risk of becoming depressed, and staying active helps those who are depressed recover.

Travel Hands is the first product of the parent organization, VIP World Services, designing inclusive services or digital platforms for the visually impaired people by including them in the process, testing, and designing solutions for them and with them, also rewarding them for their inputs.

Travel Hands will benefit enhance the lives of VIP, reduce the expenditure of the government services dealing with VIP, and improve the environment:

* Ensures that VIP saves 30 minutes on time for every journey undertaken and £100 a month on travel costs per month.
* Create new social interactions and explore opportunities in life they never enjoyed before.
* User friendly to VIPs following accessibility guidelines and user perspective.
* Gives VIP access to the VIP World community that is for knowledge sharing, practicing on IT skills, and encouraging each other to get jobs.
* Reduce the carbon emission by reducing the use of taxi and single-mode transportation by VIPs and also improve physical and mental health by encouraging walking and social interaction.

Please visit our website for further details - www.vipworldservices.com